University of Strathclyde And NHS Greater Glasgow and Clyde

To maintain and develop analytical and formulation expertise that will validate the quality, efficacy and safety of unlicensed medicines supplied within NHS patient care.